Mathematical modelling and machine learning optimization of cancer treatment

This project aims to use mathematical modelling, combined with deep reinforcement learning, to develop a deeper understanding of the importance of spatial interactions ("ecology") in regulating therapeutic resistance in cancer. Specific goals are to: 1) understand how various ecological niches regulate cancer resistance, 2) build multiscale models that integrate cancer evolution and ecology, 3) develop adaptive therapies that exploit space using Deep Reinforcement Learning (DRL). Therapy failure is virtually assured in most cancers that have disseminated into metastatic disease. Trying to eliminate all cancer cells that may now inhabit multiple locations in the patient results in cancer cells acquiring therapeutic resistance via evolution. In fact, therapy resistance is probably the largest impediment to curing the disease or maintaining it at a level that does not compromise the patient's quality of life. Recently, mathematical oncology and cancer biology have been tightly integrated to deliver novel clinical treatments for cancer that exploit evolution, rather than ignoring it. The key to success in such strategies is to anticipate adaptation and thus adjust therapeutic strategies before they become ineffective. Adaptive therapy provides a proven example of this approach. In an ongoing prostate cancer trial (advanced metastatic disease), patients receive treatment until their disease burden declines by 50%, at which point therapy is withdrawn. Therapy resumes when the burden returns to the patient-specific pre-treatment level. These cycles of therapy and tumour burden return are repeated indefinitely, or until the disease progresses. This particular adaptive therapy trial has been successful for 18 men. Most are still on trial but, as of now, progression free survival has more than doubled (at least 33 months) over standard of care (c. 16 months). Recently, we have investigated the importance of spatial competition in shaping adaptive therapy treatment responses and have found that there is an important role for space in regulating the emergence of resistance. In addition, we have examined how to better utilize multiple cancer drugs that are available for a given treatment and whether drugs should be modulated via a treatment holiday or via dose de-escalation. More work needs to be done to understand how to successfully manage, and selectively apply, different drugs in the dynamic ecology within an evolving tumour. The present project can take a number of directions. For example, it could build on our recently pre-printed work that utilizes DRL methods to further optimize adaptive therapeutic approaches. Specifically, by training a DRL network on a patient calibrated mathematical model we were able to develop a treatment policy that did far better than standard adaptive therapy 50% rule. By examining the DRL strategy in detail we were able to produce an interpretable, adaptive strategy based on a single tumour burden threshold. We aim to examine explicitly how this strategy would be impacted by space and other ecological constraints through the integration of agent-based modelling that considers resistance as a plastic state, modulated by the microenvironment. Preclinical data will be available to support this project in metastatic melanoma, as well as recurrent ovarian cancer. Ultimately, the goal of this project is to develop a robust platform for informing clinical application on the best forms of adaptive therapy when there is a dynamic microenvironment, multiple drugs, and multiple resistance strategies. This project falls within the EPSRC engineering and physical sciences research area. More specifically, this project falls under the SABS:R3 research theme: physiological modelling underpinning biomedical discovery. And this project will incorporate with Moffitt Cancer Centre, Florida.